Enhanced Corporate & Public Vehicle Sharing Initiative

Co-wheels is a successful social enterprise car club that seeks to extend the benefits of car sharing to all parts of the country. A partnership with Derbyshire Community Health Services NHS Trust and Proteo Limited is creating an innovative vehicle management system that will allow significant changes to the way that cars are owned and used. This innovative new scheme will allow the sharing of vehicles between organisations and the general public to reduce car ownership in communities, and provide environmental and financial benefits to both individuals and organisations. As a social enterprise, Co-wheels seeks to create social and environmental benefit rather than commercial profit.